Cycling aerodynamics

Most wind tunnel experiments involving sports aerodynamics are designed with a low free stream turbulence level and non-yawed flow conditions. Thereby little is known about the effect on cycling of real on-road phenomena such as atmospheric boundary layers, crossflow conditions or the interference by nearby surface mounted obstacles and other topographic features (Crouch et al., 2017). Fintelman et al. (2015) predicts the optimal torso angle at different cycling speeds whilst minimizing physiological functioning restriction. However, there is a lack of robustness in such models since side wind effects were not implemented. Moreover, key urban climate scales vary with street canyon aspect ratio and ambient flow
direction (Hertwig et al., 2021). If a street is simplified as a square cube array in yaw conditions, the work of Castro et al. (2017) shows that there are strong differences in flow structures between opposite sides of the street canyon. For passages in between parallel buildings with no yaw conditions, the Venturi effect has extensively been proven, albeit limited to ground level positions (Blocken et al., 2007). However, the cyclist's experience during road events is still far from being fully understood and characterized. The following objectives for the PhD position are therefore herein proposed. Firstly, to assess the effect of ambient yaw conditions on the aerodynamics of cycling. For instance, to incorporate the effect of side wind on the models developed by Fintelman et al. (2015), or to study the aerodynamic forces associated with group cycling configurations, such as peloton and echelon riding, under yaw flow conditions. Additionally, to enhance the understanding of the aerodynamic interference of surface mounted obstacles, such as trees or buildings, with the flow-field of the riding cyclist. Finally, the knowledge obtained in these fields could then feedback into a numerical code to assess the performance of elite cyclists in-situ during events, similar to race engineers in other disciplines such as Formula 1. The studies will be conducted via three different techniques. Computational fluid dynamics (CFD) offers a high flexibility and potentially low-cost route. Limitations may arise from the difficulty in predicting laminar to turbulent transition. However, with proper turbulence
resolving models, CFD has been proven to be suitable to study the flow channelling along urban streets at pedestrian level (Blocken et al., 2007; Castro et al., 2017), and the aerodynamics around a cyclist. In any case, CFD techniques still require the use of wind tunnel or field experiments for corrections and case validation. Therefore, wind tunnel experiments with scaled additive manufactured models - similar to the experiments carried by Arbelo (2023) - are proposed. Additionally, usage of the TRAIN rig should be explored, since it offers the possibility to study transient aerodynamics and crossflows, widening the range of scenarios which can be studied. The aim is to merge the three techniques and take advantage of the resulting synergies whilst overcoming their specific limitations. The value of this ambitious PhD is to shed light to the unknowns regarding cycling performance in real on-road events. For example, during an urban individual time trial, wind direction forecasting can be combined with the knowledge gained about street canyons to inform the rider in-situ about strategies to obtain a superior aerodynamic benefit over the
other riders. Strategies may be as simple as riding in the opposite side of the street. In the last decade, professional sport has seen an increased involvement of technology and engineering, as part of a broader multidisciplinary team, obtain superior performance. This PhD has the potential to humbly contribute to the sports technology revolution, potentially even informing improved racing rules and regulations.